Cardiff University and Airbus Operations Limited

To develop Artifical Intelligence technology to detect and predict malicious cyber-attacks reducing significant costs and opening new global commercial opportunities.